Development of free tools to empower families to make informed financial decisions on a wide range of key family issues

Money Planning Expert (MPE) is a financial information publisher dedicated to empowering families to make informed financial decisions and save money.

Our developing services fall into three areas:

1. Free tools and resources: Tools, guides and calculators to help families make informed key decisions.
2. Educational content: Regularly updated website articles on the key issues impacting families.
3. Advocacy: Campaigning for fair deals and advocating on policy to promote financial fairness and consumer protection.

Having the tools to make informed decisions over key lifestyle decisions is essential to improve the nation's financial welfare. Action for Children have explained that families with children are around 50% more likely to report that their mental health and sleep have suffered due to financial worries.

MPE is introducing a series of tools to help families improve their financial welfare by having access to information they would not otherwise have. MPE will help families answer questions like:

* What is the net financial benefit of me returning to work?
* How much will my maternity/paternity actually pay (net rather than gross)?
* Am I entitled to any new benefits as a parent/guardian?

In tough times, families are struggling and MPE's aims to reduce financial stress and improve financial resilience and capability.